Entropica Stirling

A low-cost Stirling engine-powered generator incorporating thermal storage and combustion backup, allowing cheap and reliable green electricity generation through sun and cloud alike.